AJA.LA STUDIOS: A Novel System for Recognizing and Synthesizing Speech for African Languages

his project will demonstrate commercial viability of automated voice-recognition (AVR) and
text-to-speech (TTS) for Sub-Saharan African languages. AVR receives speech and applies a
mathematical model that converts the speech into information a computer can understand and
manipulate. TTS decomposes text into a symbolic representation a computer can understand
and applies a statistical model that manipulates the symbols to synthesize speech humans can
understand. Commercial AVR and TTS systems are available for languages of Europe, the
Americas, developed Asia, and China. Globally, speech products represent a €20b industry
and have applications in industries including financial services, health care and telecoms.
AVR and TTS vendors have mostly limited commercial coverage of Sub-Saharan Africa to
South Africa. Growing regional economies and an expanding consumer class suggest a
significant commercial opportunity for speech products across Sub-Saharan Africa.
Key challenges associated with AVR and TTS for African languages include language
tonality, ligatures in colloquial speech, and unique phonemic combinations. Many African
languages have limited documentation and offer many dialects. AVR and TTS systems should
also be accessible to the widest audience possible, with consideration for regional
connectivity & device demographics.
This project addresses three key innovations. Firstly, design of a mathematical model to
recognize speech at commercially viable qualitative & quantitative error rates. Secondly,
design of a statistical model to synthesize speech from text. Both models will address the
unique challenges described earlier. Thirdly, design a system for delivering AVR and TTS in
low connectivity areas and on older mobile device models to capture the widest possible
audience. For tractability and to address two key markets of economic and demographic
significance in Sub-Saharan Africa, the project will target a small vocabulary of Yoruba and
Swahili words.